EPSRC Network for Engineering Porous Materials at Multiple Scales (EPoMM)

The research area of porous materials is extremely diverse, including inorganic materials, organic polymers, synthetic frameworks, biological tissues and composite systems. The variety of applications is equally wide ranging, including renewable energy, separation processes, carbon capture, catalysis, water purification, electronic materials and medicine. This requires combined expertise across multiple science and engineering disciplines, and access to specialist characterisation facilities to study both pore sizes and phenomena that can span multiple scales. A single institution cannot cover the full range of expertise, facilities and applications and a combined effort is therefore required. The EPSRC Network in Engineering Porous Materials at Multiple Scales (EPoMM) therefore aims to foster multiscale and applications- led collaboration between scientists and engineers that spans the entire engineering and physical sciences portfolio. These collaborations will inspire new research directions and new applications to achieve globally significant outcomes with academic, commercial and societal benefits.
The vision of the ESPRC Network for Engineering Porous Materials at Multiple Scales (EPoMM) is to make the UK an internationally recognised beacon for multiscale porous materials research, where new collaborations are formed, new research directions are identified, expert advice can be sought, and innovations are commercialised.